Upscaling of Innovative Coating Technology

Oxford nanoSystems (OnS) is developing a nanocoating for application for modern day systems to increase efficiency and productlife.OnS aims to create a benefit to every member from the primary manufacturer to the end consumer.Newly deployed products incorporating this technology will achieve reduced fuel consumption and promote a greener economy.